Search for CP odd Higgs in ttH with ATLAS

The student will search for CP odd Higgs bosons in the ttH process, with Higgs decaying into two b-quarks. This will require developing new observables that are sensitive to the CP structure of the top-Higgs coupling. Furthermore, he works on b-tagging as part of his service work. His project is embedded into the ATLAS collaboration.